A hybrid investigation of geometrical effects on landslide-tsunamis: Generic hazard assessment and numerical benchmark test cases

The proposed research concerns the investigation of the effect of the water body geometry on landslide-tsunamis. To predicting such events, at least three approaches may be adopted: (i) physical model testing, (ii) numerical simulations and (iii) empirical equations. Traditionally empirical equations are based on physical model testing. Unfortunately, this model testing has mostly been conducted in narrow wave channels (2D), and did not systematically address the effects of the water body geometry. Numerical simulations of such violent free surface flows have only recently come into practical reach. A promising computational method for solving these problems is Smoothed Particle Hydrodynamics SPH. The proposed work adopts all three methodologies, using physical model testing, to validate and advanced SPH code, and develop the most generic empirical equations to date. The work directly builds upon the PI's previous success in physical landslide-tsunami modelling and real-world applications through his hazard assessment manual.

Tsunamis are not only caused by seismic activities such as in the 2011 Japan and 2004 Indian Ocean tsunami catastrophes, but also by other mass movements such as landslides, rock falls or ice calving. Such landslide-tsunamis (or impulse waves in a lake or reservoir) occurred, for instance, off the coast of Norway affecting Scotland in 6100 BC, in the 1963 Vaiont catastrophe with a death toll of about 2,000 or in Papua New Guinea in 1998 with 2,100 fatalities. Impulse waves occur also quite frequently in mountainous countries such as Austria, Canada, China, Italy, Norway, Switzerland and Turkey such that a hazard assessment is required in the planning phase of reservoirs. The UK also experiences similar cases e.g. in Scotland, it may be affected by a potential landslide-tsunami originating at La Palma on the Canary Islands and it is of increased relevance for the shipping and oil and gas industries in the context of ice calving.

In contrast to seismic-tsunamis, landslide-tsunamis may be relatively well predicted with empirical equations under idealised conditions. However, these equations were mainly developed in wave channels (2D) and wave basins (idealised 3D) where the wave height predictions with equations based on 2D and idealised 3D differ up to an order of magnitude by identical slide features. At present the differences between 2D and idealised 3D tsunamis generated by identical slide features is poorly understood. It is also not well understood whether formulae based on 2D or idealised 3D data apply better to a specific prototype shape and generic predictions of intermediate geometries (e.g. slide impact at dam flank) are unknown at all. The important effect of the water body geometry was not systematically addressed to date even though it is widely known to be responsible for considerable under- or overestimations in landslide-tsunami (impulse wave) predictions.

The proposed work will systematically investigate the effect of the water body geometry with a hybrid (experimental-numerical) approach. The physical model experiments will be conducted in the in-house wave flume and a wave basin thereby excluding significant scale effects. The unique combination of measurements will include the entire slide kinematics, pressure recordings at slide front and wave features. This will result in high quality benchmark test cases valuable for the numerical modelling community dealing with fluid-structure interaction applications and violent free surface flows. The recently released feature to include complex geometries via Blender in SPHysics will make it possible to conduct additional tests in 2D, idealised 3D and intermediate geometries purely numerically. The data set from this hybrid approach will be used to develop the most generic empirical equation to predict landslide-tsunamis (impulse waves) to date resulting in considerably improved predictions in lakes, reservoirs, fiords and the sea.

Potential impact
The applications of tsunami research are many-fold, and a large non-academic impact of the work is expected. This is particularly relevant to the following areas:

Shipping and oil and gas industries: The equations developed herein will provide good estimates for ice calving since the results include mass densities lighter than water and impact angles of 90 degrees which have already been investigated in a previous study. Waves caused by ice calving are regularly observed in the Arctic and Antarctic, and they are currently not well understood but relevant for safety distance for vessels etc. Climate change and extended navigation routs are likely to increase this problem in the near future. This is of direct relevance to the oil and gas industry, the UK having a strong international lead in both platform design and production. The effect of the geometry is highly relevant, as waves may reach their maximum not necessarily in the immediate ice impact zone but further away.

Energy Industry: The contribution of renewable energy sources to our overall energy mix will steadily increase in coming years. The deployment of offshore wind, wave and tidal energy is expected to accelerate over the next decade. This inevitably poses new challenges in the design of the energy supply grid; most importantly the necessity to provide for a large amount of energy storage. One of the most attractive energy storage schemes is that of pump water storage. A large number of potential sites for such schemes exist in the UK, and this will involve the construction of large dam systems. In this context, the assessment of dam hazards will be of growing interest to the UK, and the proposed work will assist in addressing the associated challenges.

Dam organisations and Governmental Agencies: The new hazards assessment equations will be valuable for governmental agencies and for bodies such as the British Dam Society or the International Commission on Large Dams ICOLD. Such organisations are commonly responsible for dam safety. For instance, the Swiss Federal Office of Energy funded the work on the practical hazard assessment manual [4].

Industrial research institutions, engineering firms and geologists: Those are commonly the parties who get confronted with particular cases of landslide-generated impulse waves during the planning or operation phases of hydropower projects or in related water bodies. This work, in combination with the already established hazard assessment manual, will greatly assist their work and support decision makers how to react regarding evacuations, water level drawdown etc. The PI seeks to further distribute the developed methodology via a workshop specifically targeted at countries such as China currently facing particularly large challenges in this area.

General public: The risk of people living or working near the coast, downstream of a reservoir or in proximity of a large water body decreases with increasing knowledge about the physics of landslide-tsunamis and with improved prediction methods. The quality of life, health and well-being is also enhanced for tourists and sportsman on or close to a water body.

Outreach at Imperial College: Imperial College London and the Hydrodynamics Laboratory are frequently visited by school children and many other non-expert guests. Demonstrations of on-going experiments are the most common way to demonstrate our research and to excite the general public about fluid dynamics.

Students: Undergraduate students attending courses in the laboratory will also have the opportunity to see small tsunamis. Students directly involved in the project will learn how to predict landslide-tsunamis. This has already proven to be an advantage for a past student of the PI who is now working in an engineering consultancy in her home country where impulse waves are regularly an issue.